Exploring the fundamentals of impact capture to maximize future dust collections

Dust is a fundamental component of our solar system, providing a snapshot of the source composition and a valuable window into the processes by which these bodies or regions have formed and evolved. Collection of this dust in space is, however, performed via high-speed capture into a variety of media, resulting in high pressures and temperatures that can alter particles. This project aims to determine the most appropriate methods to collect cosmic dust in space at high-speeds, in ways which maximize the yield whilst minimizing and understanding any collection alteration or biases (e.g. are some materials captured more efficiently than others). In particular, we will focus on three scenarios relating to space mission/experiment concepts currently in development, with space agencies seeking detailed and fully justified proposals within the next 5 years for mission selection purposes: 1. The collection of dust from the volcanic plumes of Io (focusing on mineralic dusts), 2. The collection of dust from icy plumes of Enceladus (focusing on organic and brine-rich ices), 3. The opportunistic collection of dust in the Near-Earth environment by space hardware. These will be investigated through shot programs using the two stage light gas gun at the University of Kent (UoK), to simulate the capture conditions relevant to each mission (e.g. capture media, dust grain type, impact speed). The samples generated will be studied by an interdisciplinary team (planetary science/chemistry/bioscience) with a range of analytical instrumentation at UoK to assess how well (how much and/or how intact dust is collected) different available capture media have performed. In doing so we will provide key underpinning data for these and future mission concepts at their initial stages of development when such groundwork is vital. We have active collaborations with members of Io (Washington University in St Louis) and Enceladus (UC Berkeley) dust sampling mission concept teams, along with continued involvement in the study of near-Earth dust populations and the ESA Gateway Dust Facilities Definition Team. This, together with our existing expertise in the field of dust detection/collection, will ensure our results feed directly into these mission concept designs, and in doing so secure a UK presence on their science teams.